Detection of Baryon Acoustic Oscillations via HI intensity mapping

Commission a flux calibration scale common to the imaging and beamformed data.
Look for persistent, unpulsed emission from the system that could result from the intra-binary shock.
Characterise the eclipses at low frequency and compare them with higher frequency observations in order to understand the physical mechanism that is responsible.
Determine the variation in column density of free electrons throughout the orbit in order to infer a mass loss rate from the companions.
Measure the differential magnetic field from the Faraday rotation in order to determine the magnetic field in the eclipsing region and vicinity of the companion.
Obtain timing data for the long-term monitoring of the orbital variability.